In search of a "Turkish" geology: territory, nature and rationality in Anatolia (1900-1945)

My proposed research would examine the development of earth sciences during the late Ottoman Empire and
early Turkish Republic, 1900-1945. Alongside the dissolution of the Ottoman Empire and the Republic's
founding in 1923, this period saw geology emerge as an independent discipline and the production of Turkey's
first full geological map.
By examining the relationship between scientific frameworks and political ideologies, historians have
demonstrated how theories of biological materialism, race and evolution served to re-order society and co-produce ideologies of political nationalism during this period (e.g., Hanioglu 1995; Burton 2021). Yet there has
been no critical examination of the influence of geological concepts on socio-political transformations - despite
geology's importance to agriculture, mining and earthquake management.
I therefore hope to integrate existing work on biology with original research on the beginnings of systematic
geological research, examining how geological and biological theories contributed to discourses on land and
territory. In particular, I will explore how Spencerian and Darwinian discourses, which relate organisms to the
land they inhabit, relate the ordering of human populations to the ordering of nature. In doing so, I hope to
challenge existing paradigms in histories of science, which tend to delineate the 'earth sciences' from the 'life
sciences'.